Accelerated prediction of virulence and antibiotic susceptibility for bacteria causing bloodstream infections using MALDI clinical diagnostics

In life-threatening infections, timely and appropriate antibiotics improve outcomes but testng for antibiotic sensitivities is lsow. Our novel machine learning helps detect bacterial types associated with enhanced virulence and resistance from routine MALDI mass spectrometry data. You will develop and validate this approach for clinically-important Klebsiella pneumoniae and Escherichia coli additionally performing gene knockout experiments and bioinformatics.